PowerAll Sine Wave Power System

PowerAll Limited can trace its history back to 1979 when it began as a specialist
manufacturer of electronic control solutions for a wide range of applications, developing over
the years into a modern, innovative business achieving almost £1m sales p.a. Located in
York, PowerAll has an ISO9001-2008 accredited design & manufacturing facility and based
on its experience in the design, development and manufacture of vehicle engine driven
generators, AC and On Board power systems, PowerAll have identified a requirement for the
development and provision of a 230v system with sine wave output for use in the marine and
leisure markets.
Whilst PowerAll manufacture 230v power systems, they have a square wave output. This has
previously been acceptable for commercial applications where tools are powered, but
domestic products such has washing machines & microwave ovens are designed to operate on
a sine wave output as derived from the mains supply. This has prevented us penetrating the
leisure & marine markets. Equally in commercial use, the adoption of more sophisticated
control systems on tools and welding plant have led to compatibility problems with our wave
form in an increasing number of cases & leading to loss of sales.
The products currently in use in this market sector are battery powered inverters & silenced
generators. Both have significant disadvantages in terms of cost, weight, space provision,
maintenance, noise & surety of the power supply.
The PowerAll system will be a ‘World First’, addressing the above issues, by producing a
system that offers gains in terms of surety of supply & at a cost of ownership that is a
significant improvement over the current alternatives. The new system will enable PowerAll
to diversify into a market with huge potential & generate significant sales, both in the UK and
export. The project will safeguard the future of the company & will support the UK economy
at all levels, providing additional valuable employment & revenue.